Project MROS: Feasibility of an Optionally Crewed Multi-Role Offshore Support Vessel

Project MROS brings together world-leading British marine engineering capability to deliver a feasibility study focused on the design of a novel and ultra-efficient +32m SWATH hull form for a multi-role Offshore Support Vessel (OSV), aligning with the goals of the CMDC 6 Smart Shipping competition.

The core objective is to create a compact and versatile alternative to larger, traditional OSVs, enhancing stability and operational efficiency while significantly optimising fuel consumption and reducing emissions. This initiative directly responds to the growing market demand for efficient OSVs capable of supporting a range of offshore operations, including offshore logistics, subsea Inspection, Maintenance, and Repair (IMR), and subsea decommissioning. The project is driven by the need to replace an aging vessel fleet and address key industry challenges.

To achieve these objectives, the project emphasises several key areas. Firstly, the development of the +32m SWATH hull form is central, with a focus on maximising stability and operational efficiency, optimising fuel consumption, lowering emissions, and enabling both an optionally minimally crewed and future uncrewed capabilities. The design is tailored to minimise motion, which is essential for the safe and effective execution of subsea tasks.

Secondly, the project incorporates autonomy and smart shipping principles, designing for minimally crewed and future uncrewed operations to enhance safety by reducing the number of personnel in hazardous environments, improve operational efficiency, overcome crew shortages, and generate high-tech employment opportunities.

Thirdly, the decarbonisation of the maritime sector is a critical concern, with the project assessing hull efficiency and CO2 savings and evaluating the potential of alternative fuels like hydrogen, methanol, and ammonia to achieve substantial reductions in well-to-wake emissions.

Finally, the project prioritises a UK supply chain by involving UK-based partners and supply chains to support the growth of the domestic maritime sector and ensure the retention of intellectual property within the UK.

The project's outcomes are validated by strong interest from industry stakeholders, including major Offshore Energy companies. To ensure the design meets the specific needs of the sector, customers, regulatory bodies, and certification agencies will actively participate in the project through workshops, providing valuable input on vessel capabilities, payload requirements, alternative fuel options, and operational efficiency. The project will provide a comprehensive evaluation of the vessel's design, performance, and market viability, paving the way for a new generation of efficient, autonomous, and environmentally sustainable offshore support vessels.